Contemporary History of Whitehall - Follow-on project

This project, which follows on from a previous project looking at the History of Whitehall 1979-2010, centres on the promotion of more systematic knowledge exchange between academics and policy makers on the public policy, institutional and governance issues facing the UK. Through a website and a network we aim to provide a bridge between policy makers and academic research which is relevant to Whitehall. This project will join up academic research across disciplinary boundaries and HEIs, making it relevant to government through the IfG's access into and understanding of government.
This proposal sets out what the original project achieved; the opportunities that have stemmed from it; the new impact and engagement activity that we now propose to undertake; and initial options for making this work sustainable in the long term.